Development of a Comprehensive, Intelligent, Automated Electronic System for the Efficient, Accurate Development of Legal Transactions

Founded by Sam Smolkin and Matt Philson, and soon after joined by Wilson Shrestha, Dragons is a UK-based SME planning to seize the opportunity brought by legal activities and interactions being carried out through digital platforms. Offering their expertise in law, software development, data analytics and engineering, the members of this project aim to develop a machine learning-based platform that could efficiently help legal professionals elaborate contracts. In addition to the creation of jobs during the current economic crisis, this technology has the potential to generate a year-5 post-project revenue of £27M.